Complex Glass-based Millilitre Continuous Flow Reactors (Glass-MCFRs)

This project will develop a novel route to manufacture millilitre-scale continuous flow reactors out of glass, with complex channel structures capable facilitating controlled flow & mixing of fluids. This technology will provide a more effective, compact and lower-cost route to manufacturing chemicals e.g. for biopharmaceuticals and functional foods. The project will deliver a number of devices with customised 3D channel structures that are capable of transporting and mixing liquids in a controlled manner without leakage or failure of the device.